Efficacy of combination malaria vaccines in human volunteers

Technical abstract
An effective vaccine could have an enormous impact on the increasing global malaria burden. It is frequently suggested that a multi-stage vaccine is likely to provide the greatest protection against P. falciparum malaria, but evidence is lacking. Recently both antibody-inducing anti-sporozoite vaccines and T cell-inducing anti-liver-stage vaccines have shown partial efficacy in humans, but at a level that may be insufficient to justify deployment. We propose here a study to test the concept that use of both types of vaccine may lead to enhanced efficacy against malaria. Our recent data with a murine model of this situation suggests that a synergistic effect of the two vaccines may be observed, suggesting that the efficacy of the combination vaccine may exceed the highest reported level for any subunit vaccine studied to date.

We shall evaluate in volunteers the combination of two promising malaria vaccines: FP9/MVA ME-TRAP, a T-cell inducing vaccine against the liver-stage, and PEV3A, a primarily antibody-inducing vaccine against sporozoites. FP9 is an attenuated fowlpox virus and modified virus Ankara is an attenuated vaccinia derivative. Both are unable to replicate in man but synthesise the ME-TRAP insert to generate a T-cell response targeting the liver-stage. Used sequentially they show substantial efficacy in reducing liver-stage parasite burden in sporozoite challenge studies and this vaccine is currently in a phase IIb efficacy trial in Kenyan children. PEV3A is a new virosomal vaccine ? a liposome-like particle carrying two structurally-constrained peptides from the circumsporozoite protein and from the sporozoite and blood-stage antigen AMA-1. A recent phase I trial showed excellent induction by this vaccine of anti-sporozoite antibodies assayed by immunofluorescence.

Three groups (n= 12 for each) of vaccinees will receive either PEV3A alone, PEV3A and FP9/MVA ME-TRAP administered together, or both vaccines separated by one week. The three vaccinations will be at monthly intervals followed by a sporozoite challenge three weeks later to determine efficacy. Protected individuals may be re-challenged six months later to estimate durability of protection. Detailed immunoassays will be used to search for any interaction between the vaccines and to identify immunological correlates of protection.

If this trial provides evidence that combination vaccines show enhanced efficacy in humans this could re-prioritise current strategies in malaria vaccine development and substantially accelerate the licensure and widespread use of a deployable malaria vaccine.